Artificial Ligament with Bioactive Nanostructure (ALBioN)

This project will develop a medical device for the regenerative repair of torn ligaments using a platform technology for the production of smart, nanocomposite materials based on collagen, glycosaminoglycans and a bioactive calcium phosphate. The aim is to develop a graft which is capable of replacing the full anterior cruciate ligament. The technology will also be appropriate for the much less demanding application of ligament donor site repair. The effects of collagen fibril length, process parameters and cross-link density on the stucture and properties of the materials will be studied, allowing tailored design of the graft.